A Network for Rethinking Academic Research Ethics Frameworks and Processes in the Humanities

Research ethics frameworks are designed to facilitate ethical research and to protect both participants and researchers. Yet in the humanities context there are problems with how these frameworks are applied by University Ethics Committees (UECs). The consequence is that research in the most challenging and necessary areas of humanities disciplines is prevented from taking place. This risk of forestalling research applies to work on refugees, religious and far-right discourse, women's sexuality, race, crime and violence, drug use and work on any vulnerable group such as children, those who have suffered personal or state violence, and those with disabilities. Research in the humanities disciplines is instead steered towards 'safe' rather than challenging investigations, and away from areas that are more ethically challenging. Rather than rising to the challenge of complex ethical demands to undertake urgent work, we sidestep the problem. The consequence is that potential beneficiaries outside of academia, and society more widely, do not benefit from the findings of challenging, innovative and rigorous research. A further consequence is that when research does go ahead, an opportunity is missed to adequately support this research.

The problem is that ethical frameworks used by institutions were designed originally for the sciences and their primary aim was to prevent physical abuse of participants and medical malpractice. The consequence is that medical and psychological models and principles are applied which are not appropriate for the diversity of disciplines, participants and researchers involved in humanities work. The response to this lack of 'fit' is often to over-regulate, rather than guide and to close discussion rather than to stimulate it. The practical outcome is that excessive forms and procedure can end up hampering the fragile yet necessary trust relationship in fieldwork in challenging areas, such as research in refugee camps, thereby making the research impossible. UECs necessarily and understandably focus on the application of rules, yet 'hard and fast' rules are not the best way to approach methodology and ethics, particularly in areas where access is impossible by overt methods and there must be a degree of flexibility depending on the research context.

By reaching across disciplines to draw out the problems specific to each field, as well as identifying common problems and impact across disciplinary, theoretical and methodological boundaries, we will establish a Network for understanding how research ethics frameworks and processes might be reformed to better fit the humanities. The Network will do this by focusing on the diversity of experiences and needs of the field and identifying and engaging the beneficiaries of challenging work. The seminar and two workshops will be unique in allowing this opportunity. The impact will be wide-ranging, initiating a shift in research culture from a focus on commercial and legal viability to supportive processes that encourage work that benefits a more inclusive set of communities and researchers.

Potential impact
To properly serve the interests and stakes of users, participants and the wider public, the humanities need research ethics frameworks and processes that encourage and support researchers in doing innovative work, especially in ethically complex areas that are considered 'challenging'. The key pathway to impact for this project is in bringing together a diversity of people who need ethical approval processes to enable research and for those processes to function supportively. This will spark a necessary and urgent conversation that has not taken place before and includes those with the power to effect change. This conversation will include members of University Ethics Committees, researchers, and communities who benefit from challenging work.

Through the Network we will create new conversations, encourage an improved understanding of the ethical constraints that University Ethics Committees, researchers and beneficiaries face which will create joined up thinking in an area where there is little shared consciousness of the issues at stake. With the establishment of this Network it is possible to begin to consider the problems with ethics frameworks and processes, establish a collaborative approach, and eventually work towards ways in which the processes can be rethought. This, in turn, will mean that the wider public benefits from richer, more complex work that supports the whole of society.